Supergravity solutions and special geometry

The goal of the project is to develop the understanding of the special geometry underlying supergravity theories and string compactifications with N=2 supersymmetry. The particular focus is the extension of previous work to gauged supergravity, including the case of Euclidean supersymmetry. The first step will be the construction of five-dimensional supersymmetry Euclidean models. Applications
to solutions will focus on developing a systematic approach applicable to theories where the target is not a Riemannian symmetric space, and pay special attention to solutions relevant to the AdS/CMT correspondence